In-situ Upgrading of Oil Using Naturally Occurring Clay Minerals and Hydrotalcites

Upstream recovery and upgrading could potentially make use of naturally occurring minerals in the rock or clay deposits around oil wells to effect in-situ upgrading of the oil before it comes out of the well. The properties of natural hydrotalcites found in clays can be replicated and augmented in synthetic hydrotalcites, which have brucite-like octahedral layers with positive charge, which is balanced by an equal charge from interlayer anions. Various inorganic (e.g. Ni, Cu, Co, Fe) and organic anions may be intercalated in the structure to enhance their behaviour as catalysts and adsorbents. This project proposes to use an in-situ combustion technique, Toe-to-Heel Air Injection (THAI) and its catalytic add on (CAPRI) for upstream recovery and upgrading of heavy oil and bitumen. These technologies will be applied and adapted to reduce the environmental impact otherwise associated with mining and steam injection techniques. However the catalyst lifetime can be limited by coking and deactivation, therefore innovative solutions that can be applied in the well are sought. It is proposed to synthesise hydrotalcites with tailored properties as upstream oil upgrading catalysts, used as model analogues of naturally occurring clays found in geological formations. Metals such as Ni and Co will be introduced in order to improve the abilities of the catalysts in hydroconversion and cracking reactions, which will be performed in-situ in the well.
Specific aims are to
Study upstream recovery/upgrading to produce oil with increased API gravity and lower viscosity.
Reduce the need for additional surface upgrading at the refinery.
Synthesise hydrotalcites with different compositions and anions (Ni, Co) by co-precipitation and calcination methods, as effective in-situ upgrading catalysts.
Study catalytic upgrading using a rig developed to simulate upstream conditions. Study catalyst deactivation and optimise process conditions to extend catalyst lifetime.

The research will deliver catalysts with enhanced ability to upgrade heavy oil and tap into a potentially vast resource of oil and bitumen contained within the Canadian Oilsands (1.6 trillion barrels of oil). The use of in-situ techniques of oil recovery in combination with more effective catalysts can be used to reduce the amount of energy required to recover each barrel of oil. The student will participate in a comprehensive training programme and will be comfortable working at the interface between Geoscience and Engineering.